Development of simple prognostic tools to improve the effectiveness of stroke prevention

Effective prevention of stroke is crucial to maintaining health in later life. However, we lack the most basic information on which to base decisions about investigation and treatment of patients, local service provision, or national health policy. Indeed, it is this lack of data, rather than a lack of treatments that is the greatest barrier to effective prevention of stroke. This proposed programme covers five linked projects that collectively will provide some of the data required by clinicians and managers to substantially improve the effectiveness of the secondary prevention of stroke. A particular concern is the lack of recognition by the public of the symptoms of TIA (!?mini-strokes!?) and the need to seek medical attention urgently. We recently studied the delay to first call for medial attention in 377 consecutive patients attending three TIA clinics. About 40% of patients with minor stroke and 50% with TIA delayed seeking medical attention for !Y24 hours, and over 90% contacted their GP practice rather than emergency services. Only 41% of patients with minor stroke and 37% with TIA correctly recognised their symptoms and only 45% thought the event was an emergency. Time to seeking medical attention was shorter in those who correctly recognised their symptoms. In related studies, funded by the Stroke Association and the BUPA Foundation, we are doing qualitative research with TIA patients, their relatives and other members of the public to determine how best to increase knowledge and understanding of TIA and stroke. An important part of the research in this current proposal is the identification of the types of clinical presentations of TIA that identify individuals at highest early risk of stroke and which should therefore be given prominence in public education campaigns. Public education has been difficult thus far because of the wide variety and the sometimes non-specific nature of the symptoms of TIA. However, our preliminary data show that the vast majority early strokes occur after TIAs with specific and clearly definable characteristics (especially focal weakness and speech disturbance). Reliable identification of these high-risk !?mini-strokes!? will facilitate public education and public engagement with research.

Technical abstract
Despite the enormous clinical burden and cost of stroke in the UK and other developed countries, it has been subject to remarkably little clinical research. The resulting gaps in our knowledge are fundamental barriers to effective stroke prevention. We lack basic data on prognosis, particularly on TIA and non-disabling stroke (usually managed in the outpatient clinic in the UK), on which to base decisions on individual patients, about local service provision, or on health policy at the national level. It is these gaps in our understanding of prognosis, risk factors and risk prediction, rather than a lack of treatments (most strokes could be prevented with existing treatments) that is the greatest barrier to effective prevention. During Professor Rothwell!?s MRC Senior Clinical Fellowship, research done at the Stroke Prevention Research Unit (SPRU) has shown that the effectiveness of stroke prevention can be improved significantly by more informed decision-making by clinicians. To provide the necessary data, Rothwell has established four major collaborations: a major UK project collecting new data (Oxford Vascular Study - OXVASC); two international collaborative projects to pool existing individual patient data (Cerebrovascular Cohort Studies Collaboration - CSCC, and International Stroke Incidence Studies Data Pooling Project ?C ISIS-DPP); and a collaborative individual patient data meta-analysis of all available randomised controlled trial of endarterectomy for symptomatic or asymptomatic carotid stenosis. The initial phases of all four projects have already produced important results. This programme covers five linked studies based on these datasets that will provide clinicians with reliable prognostic models, scores and tables to predict the risk of stroke in individuals in the following clinical situations: acutely after a suspected TIA or non-disabling ischaemic stroke; in the medium and long-term after a TIA or non-disabling ischaemic stroke; acutely and long-term in patients with TIA-like syndromes of uncertain aetiology; and in the medium and long-term in patients with asymptomatic carotid stenosis. This work will provide clinicians and patients with simple clinically useful tools to make better informed decisions about investigations and treatment.